Developing a holistic soil biological health assessment

Verdant Carbon Ltd, a start-up soil carbon measuring service, and NIAB are partnering together to explore the potential for a novel testing methodology for determining soil biological health. We are supported by UK Center for Ecology and Hydrology (UKCEH) with their national soil bank and Ceres Rural agronomists.

The test will reliably assess the abundance and functionality of soil microbial communities, and relay that information to the landowner in a simple-to-understand metric. We aim to also measure the health of soil nutrient (carbon and nitrogen) cycling functions, to further support environmentally positive farming.